Organometallic chemistry and heterogeneous catalysis: Sub-nano base metal catalysts.

Unlike traditional oxide-supported catalysts sub-nano particle materials exploit much bigger metal atom surface area/unit mass ratios and quantum chemical effects to give unique reactivity and electrical character, and so enhanced activity/selectivity. Well-defined sub-nano-size metal particles of base metals Ni, Co, Fe or V immobilised on tuned metal oxide supports will be prepared from tailored organometallic hydrocarbyl complexes, offering particle size control and heteroatom-free particles. DRIFTS, XPS, SEM/TEM, XANES, EXAFS, Raman, NMR, Rutherford backscattering and thermal methods will be used to characterise catalysts. Particle size/activity/selectivity correlation will be made for industry-relevant hydrogenation, dehydrogenation, water gas shift, Fischer Tropsch synthesis reactions.